cybersecurity12

At Timberbush Tours, we have very limited knowledge of information security. We would like to undertake a security gap analysis to see where the biggest risks are, and what our options are for addressing these risks.